Storage, access and transmission of whole-slide images for telepathology applications

Pathology is the branch of medicine that studies the cause, origin, and nature of diseases through the examination of tissue biopsies at a microscopic level. Pathology slides are traditionally handled by cutting a tissue sample into paper-thin sections, and staining them so to bring out regions of interest (RoIs). A pathologist places these paper-thin sections on a glass slide under a microscope in order to look for a range of features that aid in confirming the presence and malignancy level of the disease. For example, in the case of cancer biopsies, the pathologist analyses the shape, size and amount of abnormal and normal cell nuclei in the tissue to confirm the existence and progression of the tumour.

Recent advances on whole-slide digital scanners have made possible the digitization of pathology slides, allowing their storage and manipulation in digital form. The digitized versions of pathology slides, which are called virtual slides or whole-slide images (WSIs), are complementing traditional analysis techniques that rely on pathologists looking under a microscope with techniques that rely on pathologists looking at digital images on a monitor. Moreover, digitization of these slides also allows providing telepathology services by sharing WSIs and thus reaching isolated hospitals and medical centres. For example, thanks to telepathology, pathologists would be able to send WSIs electronically to others or post them on a secure web-site making them available for consultation with other pathologists. As a consequence, more pathologists may be brought into the process of making a diagnosis, thus avoiding medical errors.

Due to the high resolution required to digitize pathology slides, the resulting WSIs tend to be huge in file size, which results in heavy demands for storage and transmission resources. For example, the digitization of a single core of prostate biopsy tissue, of roughly the dimensions of a stamp, could easily result in 900 million pixels. By comparison, a photograph of 4x5 inches in size scanned at 300 dots per inch, which is the standard resolution for printing in a magazine, results in only 1.8 million pixels. So, WSIs usually require around 500 times more pixels than regular digital images. Moreover, a single pathology study normally comprises more than one biopsy sample. For example, in the case of prostate cancer studies, more than 10 biopsy samples are often required per patient, resulting in hundreds of gigabytes of imaging data per study. As a consequence, the main challenge that currently prevents telepathology from being widely used in clinical settings is the huge file size of WSIs, which makes the access and transmission of these data over different channels lengthy. Additionally, their huge file size also prevents WSIs from being widely used in current Picture Archiving and Communications Systems (PACS), which comprise a collection of software and network infrastructure used in hospitals and medical centres to store, share and display medical images. Integrating WSIs into PACS would allow pathologist to use other patient data available in PACS in order to increase the accuracy of diagnosis. Therefore, designing efficient coding methods capable of facilitating the access and transmission of WSIs for telepathology applications, while allowing integrating these data into PACS, remains a challenge. This project is mainly concerned with the design of such methods.

Potential impact
The main impact of this project will be the improvement in the provision of pathology services to the UK and society in general. A great number of healthcare decisions affecting diagnosis or treatment currently involve a pathology investigation. This project will impact how pathologists work in collaboration with other pathologists by increasing the capacity to share WSIs. Collaborative work will result in diagnosis and treatments with improved accuracy, as pathologists will be able to consult in challenging cases and reach consensus. The increased ability to share and access WSIs will also impact the use of telepathology services to reach areas where no pathology services are available. Society will then benefit from healthcare services with improved quality and less delays. The project will also impact the integration of WSIs produced by commercially available scanners into Picture Archiving and Communications Systems (PACS), which is the network and software infrastructure currently used in every hospital trust in England to store, share, access and display medical images. This is particularly important to incorporate other patient-related data available in PACS into the diagnosis process, thus improving the accuracy of subsequent treatments.

The primary industrial impact of this project will be the development of innovative techniques for scanners manufacturers to generate WSIs in a compact format amenable for PACS. Working with GE Healthcare, the project will have an immediate impact in the pathology imaging industry. Another sector that will be positively impacted by this project is the pathology care sector. As the project improves the ability to transmit and access WSIs, it will then be possible to establish new business models where large hospitals with on-site pathologists can provide virtual laboratory services to small hospitals with no on-site pathologists.

The research sector will also benefit from this project, particularly researchers in pathology and image analysis. The project will have a direct impact in the use of computer-aided (CA) methods to assist in analysis and diagnosis, as the development and accuracy of these methods heavily depend on the ability to access and manipulate WSIs with ease by using, for example, feature extraction and segmentation techniques, which are both an integral part of the proposed project.